Improve shelf life

I only have knowledge of pasteurisation, and have no access to further education on this subject. Reaseheath college would be the usual poin of contact, but this is rather specialist.